Imaging systems and the development of a new lamb carcass grading system

The current proposal aims to develop a new system for assessment of lamb carcasses that will objectively and more accurately quantify carcass classification and composition. Furthermore, the project aims to develop an alternative pricing model that more closely reflects the retail value of lamb. This system will be based on Imaging technology and will facilitate a more targeted approach to lamb production and has the potential to drive new breeding strategies to deliver carcasses that more accurately meet retailer specification and consumer demand.